Rewilding Ecofeminist Pathways to an Artful Sense of Place

A PhD project researching the connections between creative arts, landscape and ecofeminism with a field study in the Clwydian Range and Dee Valley AONB - an area which will potentially transition to National Park status.